Cardiff University And Modern Water Services Limited

To transfer expertise and access to microengineering related facilities to enable the development of miniaturised, low cost and commercially in-demand solutions for environmental monitoring.